RESTORE (Rehabilitation Enhancing Splints Tailored for Optimal Recovery and Enablement)

**PROJECT RESTORE**

_Rehabilitation Enhancing Splints Tailored for Optimal Recovery and Enablement_

We plan to initiate a project that aims to transform the therapeutic approach to wrist spasticity in people living with long-term neurological conditions. Our objective is to engineer a sophisticated medical device, a splint, designed to reduce discomfort and expedite recovery. This is not merely a regular splint; it is the culmination of seamlessly integrated advanced technology, rigorous research, and a profound understanding of patient requirements.

The project will incorporate the most recent technologies in 3D scanning and additive manufacturing to create a splint that is individualised to each patient, ensuring optimal comfort and efficacy. Our automated design workflows guarantee precision and uniformity, elevating patient care to new heights.

The project will include clinical evaluations. We have confidence in our approach and are committed to ensuring it will meet the highest standards of safety and effectiveness.

This endeavour represents more than just a project; it signifies a novel approach to wrist spasticity treatment.

In addition to the significance of this project, the following wider impacts are relevant:

* Impact of neurological conditions: long-term neurological conditions are the leading cause of severe disability in the UK. Approximately 1.3 million people are living with a stroke in the UK, the commonest type of neurological condition, and many experience wrist spasticity. Our project aims to enhance quality of life for people living with conditions that lead to spasticity.
* Aging Population: The UK's population is aging, with 18% aged over 65\. The number of people aged over 65 years has increased from 9.2 million in 2011 to 11 million in 2021\. As the population ages, the number of people living with wrist spasticity will increase, emphasising the timeliness of our project.
* Benefit to UK Taxpayers: By enhancing recovery for people with neurological conditions, we could potentially decrease long-term health and social care costs. This could result in substantial savings for UK taxpayers.
* UK Government Policies: The UK government has prioritised neurological conditions. For instance, the National Stroke Programme, developed by NHS England and the Stroke Association, aims to improve rehabilitation for stroke survivors. Our project aligns with these objectives and contributes to the advancement of stroke care in the UK. Our project will revolutionise the treatment of wrist spasticity in patients with stroke and other long-term neurological conditions.